How can local museums in Wales use the idea of young people as 'active citizens' to demonstrate social value?

The Senedd and Elections Bill 2019 will lower the voting age to 16 in Wales.
Changes to the National Curriculum in Wales emphasise young people as 'ethical,
informed citizens' ( Welsh Government 2015: 1). However, a report by the Youth
Parliament found that only 10% of school children had received political education
(Welsh Youth Parliament 2019: 13) I focus on museums as provider of
education,who could help to address this gap. Museums 'can support conversation
and action (around political issues) (Newell 2016:1).
Wales is a leader in youth empowerment. The Wellbeing of Future Generations Act
(2015) focuses on equality. Equality ' remains hugely salient as an organising
concept for the struggle against political marginalisation' (Armstrong 2006:2). Many
young people remain dependent on others, e.g parents, and 'dependent people can
come to become marginalised' ( Yang 1997b:125 quoted by Armstrong 2006:98).
The Museums Association is concerned about the impact of Brexit on 'the
communities that museums serve'(Museums Association 2016:1). This political
context has raised uncertainty over the future of museums both in the UK and in
Wales as a devolved nation.

This research would contribute to understanding of the role of
museums in the emerging field of heritage and political education.
Political education is of growing importance in Wales.
It would widen understanding of young people's engagement with
museums across contexts in Wales, informing practice and suggesting
political education as an area of work to prioritise in a context of
conflicting demands.